Aluminium Metal-Organic Frameworks as Vaccine Adjuvants

Typically, aluminium hydroxide particles are used as vaccine adjuvants, to stimulate the immune system when the vaccine is delivered and so increase therapeutic effect. This project will use aluminium metal-organic frameworks (MOFs) as alternative adjuvants in collaboration with Prof Jim Brewer, focussing on the development of novel synthetic methodology to control particle size and produce surface-modified, aluminium MOF nanoparticles.